Arithmetic of abelian varieties and automorphic forms

Number Theory is a diverse, well-connected and active area of mathematics; modern techniques developed in different (and sometimes ostensibly unrelated) fields have often been used to tackle seemingly simple problems, such as how to find/count integer solutions to equations, or examine the properties of prime numbers. The study of elliptic curves, geometric objects with analytic properties that also have a natural structure as abelian groups, algebraic objects, unifies these areas and has made a significant contribution to important number-theoretic problems, notably Fermat's Last Theorem and the BSD conjecture. Understanding abelian varieties, the higher dimension analogue, has possible applications to such problems.
During my research, I intend to investigate arithmetic properties of abelian varieties, with an emphasis on Jacobian varieties of curves. This will include the investigation of isogenies between abelian varieties, novel methods for finding ranks, torsion points, and local-to-global issues, such as properties of the Tate-Shafarevich group. This also has potential practical applications in cryptography and coding theory.
I will also examine the arithmetic of automorphic forms and Galois representations. The general topic of investigation is the relationship between the geometry of families of automorphic forms and Galois representations. One goal will be to obtain a more conceptual understanding of a phenomenon first observed by Joel Bellaiche ("New examples of p-adically rigid automorphic forms." Math. Res. Lett. 17 (2010)), and to explore more examples of this kind.
Through this project, which falls within the EPSRC Number Theory research area, I hope to contribute to the Langlands programme and its goal of unifying different areas of pure maths via the deep connection between arithmetic, geometry and representation theory. My research will explore new connections between the theory of automorphic forms and the arithmetic of Galois representations.